University of Dundee And Tayside Health Board

To improve patient safety through user centred development of an information technology system for tracking evidence-based practice and embed the development methodology.